Teaching accessibility in the digital skill set

Digital technologies have revolutionised daily life. Yet capacity for accessible tools and services has not kept pace with demand, resulting in the digital exclusion of disabled people and ageing populations. Disability affects more than one in five people in the UK, 13.9m people (Family Resources Survey, 2016/17). Rates of internet use among disabled and older people remain lower than those of the general population. 22% of disabled adults having never used the internet (ONS, 2017). Globally, this digital divide is even more pronounced. However, despite the social cost and a trajectory of growing demand, we lack a detailed understanding of the teaching and learning characteristics (the pedagogies) of accessibility education and how digital accessibility can be effectively taught and scaled. 'Teaching Accessibility in the Digital Skill Set' will address this urgent issue.
The project proposes an ambitious programme of research to: 1) establish a new body of knowledge that will enhance the teaching competencies of digital accessibility educators and professionals. 2) broaden engagement with evidence-based pedagogy among accessibility professionals to create new learning and teaching networks. 3) establish accessibility education as a research field.
Previous work by the PI suggests that teaching accessibility requires a unique mix of interdisciplinary theoretical understanding, procedural knowledge and technical competence. The pedagogic challenges reflect a rapidly changing technological context, lack of formal curriculum and struggles for visibility beyond a sub-group of Human Computer Interaction. Many learners self-teach, reliant on Web Standards guidance that prescribe limited pedagogic practices. Contrary to inclusive practices, they encounter one-size-fits-all teaching. This research shifts the focus from a limiting what works discourse to a learning ecology. It connects accessibility with advances in pedagogic research in inclusion, disability studies and related disciplines. It benefits from being based in the Centre for Research in Inclusion (Southampton Education School), a centre of excellence in pedagogic research, and capitalises on accessibility expertise at the University of Southampton and links to the World Wide Web Consortium UK offices in the Web Sciences Institute.
The research is articulated through four workpackages (WPs). WP1 will investigate the push/pull factors (policy, resourcing, research, politics) and dominant discourses shaping digital accessibility as an educational field through reviews of competence frameworks, accreditations, directives and other literatures. WP2 will discover the explicit and implicit teaching approaches, learning theories and values that characterise accessibility at a community level using dialogic methods with leaders in academia, government, industry and the third sector. WP3 will deliver a typology of pedagogy for teaching accessibility, inclusive of pedagogy in action using ethnographic case study at leading sites of learning. WP4 develops 'impact residences', using Participatory Action Research in a range of professional settings to identify and stimulate innovative process in the applied design and delivery of accessibility education.
Impact will be via: 1) Knowledge exchange and co-production, collaborating with stakeholders and potential research users throughout the project; (2) wider accessibility community engagement, inclusive of disabled people's organisations (3) Creating a platform for future research through high profile virtual and face to face events.

Potential impact
Who will benefit from this research?
1. Disabled and older people and others currently excluded from digital services by inaccessible tools and services (e.g. people with low literacy)
2. Universities (and disciplines such as Computer Science, Human Computer Interaction, User Experience Research, Web Development, Human Factors and Design)
3. UK Government and public sector organisations
4. Digital business and industry
5. Charities and third sector organisations
How will they benefit from this research?
Achieving the aims and objectives will deliver a series of practical benefits to multiple stakeholders. At one level, the research engages teachers of accessibility and related communities, networks and associations from the outset, ensuring they are fully consulted at every stage of the research and engaged in the dissemination of findings. As the research also uses novel dialogic 'methods that teach' immediate impact will come from research activities that promote reflection and are designed to create learning communities (via Expert Panel Method, Case Study and participatory Impact Residencies) in varied locations.
Moreover, the study will spur and contribute to debates about capacity building for accessibility, creating and sharing a knowledge base (a typology of pedagogy for accessibility, articulated through an accessible, interactive portal and database) to substantiate accessibility education as a field of research. By identifying and developing the pedagogies that are unique to accessibility education, direct beneficiaries of the research will be universities (in terms of enhanced teaching quality, graduate employability and career-readiness) and UK government, industry, and NGOs (in terms of the fostering the effective workplace learning to meet moral, legal and commercial imperatives for accessible digital services).
While digital accessibility benefits all technology users, indirect beneficiaries of the research are foremost disabled and older people, alongside other digitally excluded groups. To this end, across the study, key impacts will be:
1. Skills development for training and capacity building in academia, the public, private and third sector. Accessibility educators will have a substantial body of knowledge to call upon as they develop their teaching.
This will enable:
2. Increased graduate and workforce capacity for the development of accessible digital tools and services, resulting in robust digital services that foster a competitive and democratic digital economy and reduce digital exclusion.
How will the study provide opportunities to engage with the research?
The PI is establishing networks with gatekeepers and facilitators, including an advisory group members representing AbilityNet, The Paciello Group, the British Dyslexia Association, British Computing Society, W3C Web Accessibility Initiative and academia. The group will be regularly consulted, alongside wider stakeholder engagement via a Launch Event to provide opportunities for stakeholder interface to inform the research. Other means of generating impact include:
1. A project website to publicise the research to stakeholders and wider publics.
2. A virtual one-day conference to report early findings, develop community knowledge exchange and establish new learning networks.
3. A f2f one-day conference to promote pedagogically-informed strategic capacity building and act as a platform for future research.
4. 4 journal articles, 3 papers in conference proceedings, generating academic interest and underpinning the pursuit of accessibility education agenda.
5. Evidence based briefings and resources (quick guides, expert video interviews) for non-academic audiences, e.g. using industry media to stimulate ongoing dialogue.
6. Case studies, accounts of Impact Residencies and a typology of pedagogy for accessibility, to make the research readily useable by teachers and researcher